Measuring the complex air-plasma chemistries of ModuNOxD; an antiviral Ozone/NOx treatment for public transport and infrastructure.

Fourth State makes products which generate useful reactive gases by combining ambient air and electricity; we specialise in generating oxides of nitrogen and ozone in-situ. Our technology is based on plasma (ionised gas), the fourth state of matter after solid, liquid and gas. This A4I feasibility project with The National Physical Laboratory will seek to improve concentration measurements for these substances produced by our products.